Rhetoric or reality: an exploration of healthcare needs and access following the experience of rape and/or sexual assault in Scotland.

The PhD project aims to improve the academic, professional and public understanding of healthcare needs and access to support and care through the voices of survivors of sexual violence.

Sexual violence, and in particular rape and sexual assault, are serious public health issues that can affect the health and wellbeing of a survivor. As such, healthcare has a vital role to play in the support and care of a survivor. However, evidence consistently shows that many survivors rarely disclose, or take years to do so. A large-scale population-based study in Britain (Natsal-3) reveals how many women disclose at some point in their lives (42%) but not the experience(s) of disclosing. The impacts of sexual violence occur across the system - from the individual and community level to the organisational and broader macro levels. The landscape of supports for sexual violence in Scotland has recently shifted, moving sexual assault referral centres (SARCs) out of police and into health contexts, placing one aspect of health at the frontline of support whilst mental health services see increasing waiting lists.

This research seeks to give voice to the perspectives of marginalised women who have experienced sexual violence, to better understand their help-seeking needs and experiences and the responses to disclosures.

Qualitative in nature, the PhD research specifically seeks marginalised voices (e.g., class and race/ethnicity) - women who are under-represented in the evidence-base - as not every woman may experience a willingness to disclose or a response to a disclosure in the same way. As such, an intersectional approach will be used to expand the space of understanding on how different social forces inter-relate. By moving beyond gender as an analytical focus, the PhD will enable greater mobilisation of efforts to support a diverse group of women in their healthcare needs and supports.